Impact of regenerative pasture management and grazing strategies on livestock productivity, parasite control and pasture

Pasture management practices such as rotational/mob grazing and biodiverse swards (also known as regenerative grazing) are associated with increased herbage production, improved livestock productivity and reduced disease and roundworm incidence (Grace et al., 2019). Additionally, there may be environmental benefits including increased carbon sequestration, reduced Greenhouse Gas (GHG) emissions, resilience to climate change, greater diversity in wild flora and fauna and reduced medicines use. However, evidence for several of these outcomes is largely anecdotal and few field studies have compared diverse sward composition with traditional grass or grass/clover swards and high-frequency rotational grazing with set-stocking. Generation of such data will enable us to quantify the benefits of these approaches and facilitate adoption by livestock farmers. Our aim is to understand the impact of pasture improvement and grazing strategies on livestock productivity and health. We will test the hypothesis that rotational/mob grazing and botanically diverse swards will improve animal productivity and reduce roundworm parasitism, when compared with traditional approaches. In field trials, we will combine rotational grazing with targeted selective treatment (TST) wormer use strategies to test management strategies that will be beneficial for livestock health and welfare, sustainable production and climate change and reduce chemical usage in animals and the environment. The project will closely align with collaborative field trials (GREENgrass), which are being conducted at the Moredun Research Institute (MRI) and the James Hutton Institute (JHI). The field studies at MRI are funded through the RESAS Strategic Research Programme, where we are testing the impact of traditional (ryegrass) vs. biodiverse sward pastures and set-stocking vs. rotational grazing in sheep. Trials began in Spring 2023 and will run until the end of 2026. At MRI, the focus is on the impacts of different sward and grazing treatments on gastrointestinal nematode populations and wormer use in grazing lambs. The trial is a replicated 2x2 design with biodiverse vs. traditional sward and rotational vs. set-stocked animals, working with ~120 lambs. Data collection will include lamb weight, faecal egg count (FEC), roundworm species composition, wormer use and pasture species composition and abundance. The studies at JHI, funded by the Macaulay Development Trust, began in autumn 2022 and are investigating how innovative grassland management can reduce GHG emissions and benefit livestock, biodiversity and climate resilience. On ~2 acres of land at the JHI's Glensaugh site, autumn vs. spring direct drilling are being compared, with lambs following a rotational grazing approach. Samples collected will include pasture species abundance and diversity, nutritional content and lamb weight, FEC and wormer use. Sward mix treatments, rotational grazing and sheep measurements will be aligned across the two sites (MRI, JHI), with the autumn 2022 sowing at the JHI site, and the shared spring 2023 sowing across both sites. A Targeted Selective Treatment (TST) approach will be used to identify individual lambs that need worming and allow comparisons between biodiverse vs. traditional sward and rotational vs. set-stocking, as well as autumn vs. spring sowing. The student will work closely with the field studies for the first 2 years of the PhD (years 3 and 4 of the field studies) and will have access to all 4 years of data.